DNA Rafts: An Information Processing Pathway for Synthetic Immunity

The need for technologies with the ability to reliably detect and respond to the presence of molecular agents is now more pressing than ever. Humankind has developed and relied on technologies capable of identifying cues associated to disease pathways, as well for the timely identification of allergens, and even for pinpointing the presence of pollutants. In particular, the current global situation has highlighted the importance of rapid and low-cost viral detection devices with the ability to help in managing public health threats.

Biological systems have evolved over billions of years to reliably perform these tasks. I thus propose to use them as an inspiration to develop an innovative platform for sensing. By borrowing tools from physics, chemistry, and bioengineering, I will create artificial cells, bio-inspired systems constructed from elementary molecular constituents, with the ability to identify and respond to the presence of viruses.

For this purpose, I will engineer responsive architectures with synthetic DNA molecules, dubbed DNA receptors, which can detect environmental "messages" and trigger a response in the synthetic cells. With such a strategy, I will develop a technology capable of identifying the presence of viruses and initiate responses to neutralise them and inhibit viral infection. Therefore, it is likely to find application in the clinical realm for smart diagnosis and therapeutics, as synthetic compartments with immune-cell functionalities.

Technical abstract
Cells host a plethora of highly-evolved membrane receptors capable of transducing signals to enable biochemical processes and adapt in response to environmental cues. Bottom-up synthetic biology aims to construct artificial cells. These synthetic model micro-machines are constructed from elementary molecular components to display behaviours typically exhibited by biological cells. The tools of amphiphilic DNA nanotechnology hold great promise for replicating, and even surpassing, the action of membrane machinery, and thus provide an ideal design space for engineering synthetic signal transduction pathways.

In this project, I will exploit tailored DNA nanostructures as synthetic membrane receptors and couple their action to the programmable phase behaviour of biomimetic lipid membranes to develop a signal transduction pathway. This strategy will allow to detect molecular cues and trigger internal responses in artificial cells, unlocking functionalities such as sensing, information processing, and cellular actuation.

I will develop an applicable and robust platform for smart immune-like artificial cells to coordinate behaviours for detecting, reporting, and responding to the presence of viral particles, setting the foundations for bottom-up synthetic immunity.